All our Stories support

The Science Museum Group (the Science Museum, London; The National Railway Museum, York; The National Media Museum, Bradford and Museum of Science and Industry, Manchester) has a strong commitment to working with community groups, opening-up its remarkable collections and research to individuals and groups that wish to explore them. The constituent museums work with groups so as to maximise the pleasure and learning that the groups acquire from the collections, displays and research. But the museums are also eager, under its public history programme, to learn from lay people with existing knowledge in, and enthusiasm for, the museums' collections and subject areas. This is in part to gain insights into the ways in which visitors understand the past of science and technology so that we can produce more effective displays for future visitors.

The current project, enabled by the HLF's 'All our Stories' initiative, enables the Science Museum and the National Railway Museum to work with and support ten identified community groups - and probably many more funded under the scheme who have not already contacted us. This mutually beneficial project will give the community groups access to professional skills and collections, and provide the Museums' staff programming and insights. The ten named community groups are: British Wireless for the Blind, Brunel Museum, Clapham Film Unit, CoolTan Arts, Dagenham Bangladeshi Women & Children's Association, Gendered intelligence, Grove Part Community, Life Wisdoms, Maximal Learning, and Sound Architect. Outputs vary from group to group, but include: displays, events, films, oral history archives and trails.

Potential impact
Beneficiaries of this project can be thought of as occupying several concentric circles around the core All our Stories projects:

A. The ten active participant groups in our partner projects will gain research skills and insights into the Science Museum and the National Railway Museum. This can be expected to enhance their confidence levels; capacity to help others in research, and to make the participants more engaged and critical museum visitors.

B. The Museum staff who come into contact with the lay researchers in the All our Stories groups can be expected to gain insights into lay understanding of their subject areas and direct feedback about how visitors consume museum products, including displays. This will assist them in making more effective displays in the future.

C. The Museums themselves may well be enabled to collect new items for their collections by virtue of the specific knowledge and contacts of the All our Stories groups, enabling more effective displays and research in the future.

D. Visitors to the Museums will be able in the shorter term to enjoy displays and events produced with the input of the All our Stories groups. In the longer term, visitors will be able to have access to more effective kinds of displays influenced by the insights gained in research of this kind conducted with client groups.

E. The Heritage Lottery Fund will be assured of a successful outcome for their All Our Stories programme as represented in the Science Museum Group collaborations.

F. All such impacts together enhance the effectiveness of the Museum, indirectly rendering it more effective commercially as visitors spend more in cafes, bookshop, etc, and attracting more investment from commercial organisations.

G. Success in these kinds of impacts is likely to influence the museological community more generally.